High-Power and High-Energy Battery Systems with Integrated Structural Thermal Management for Heavy-Duty Applications

"This project, titled ""High-Energy Battery Systems with Integrated Structural Thermal Management for Heavy-Duty Applications"" will use the latest in integrated structural and thermal innovations to reduce part count, complexity and cost, whilst improving thermal performance of heavy-duty battery packs.

These innovations include the use of integrated heat pipes, to provide an order of magnitude better heat transfer than solid aluminium, as well as structural adhesives with far superior thermal conductivity than existing thermal interface materials.

By improving heat transfer from the cells within a battery, packs with higher overall specific energy and power densities can be built, whilst enabling applications that previously required prohibitively costly and complex cooling."